University of Glasgow and Scottish Water Limited

To introduce a company-wide knowledge management programme, to combine risk-management imperatives alongside collaborative product and service innovation fit for a multi-sited and mobile organisation.